Applying deep learning to accelerate and de-risk the creative process in advertising and marketing

Creative advertising ideas that resonate with consumers are built upon robust qualitative insight e.g. understanding the feelings, behaviours and emotional stance of the target audience. But existing qualitative research methods like focus groups are costly, time consuming (resulting data is unstructured) and impractical (Covid), so are increasingly bypassed which leads to expensive creative failures.

Our solution allows advertising and marketing professionals to test creative concepts qualitatively with 100s of consumers in hours and then synthesise 1000s of verbatim feedbacks in seconds, giving them confidence that their creative thinking resonates and that their marketing concepts will deliver commercial impact.